Nottingham Trent University and Waldeck Associates Limited KTP 23_24 R3

To develop an Intelligent Digital Structure Examination System: a cutting-edge solution to enhance inspection and maintenance processes through Artificial Intelligence for bridges, highways, and road structures.